Adaptive Automatic Assessment for Engineering Education and Training.

"This is a PhD research project in Electrical Engineering.
Conventional summative and formative assessment methods, relying heavily on human intervention, do not scale up readily to the needs of mass-participation online education and training in, for example massive open online courses (MOOCs). This project seeks to develop and demonstrate ways in which significant parts of such assessment can be handled automatically by adaptive software tools that harness the most recent advances in machine learning. Embedded systems design and programming, using ARM development tools, will be used as a demonstrator area with ARM's latest educational and professional training programs as test vehicles. The resulting tools will be tested through large worldwide field trials. If successful, the work will be expanded to other areas of education."